BIOchemical and genetic dissection of control of plant mineral NUTrition

Technical abstract
The main objective of BIONUT-ITN is to provide state-of-the-art training for young researchers in the highly strategic field of plant nutrition and productivity through an international programme of research, training and transfer of knowledge. The interdisciplinary training will include biochemical and genetic technology in the laboratory with field agronomy and high throughput phenotyping technologies, combining inputs from academia and industry. The training will be based around a research project which will address important biological questions using model plants and the major crop species, wheat and rice, with the overall goal of increasing the understanding of genetic control of nutrient use efficiency of plants and thus addressing one of the major challenges of European society, global food security. The overarching and long term scientific questions of BIONUT-ITN are: what controls nutrient use efficiency of plants and how can we use this knowledge to generate crop plants with optimised yields without increasing inputs? BIONUT-ITN addresses this by bringing together a group of world class researchers to adopt a multidisciplinary approach and to provide the necessary breadth of academic as well as industrial expertise essential to training and transfer of knowledge. The scientific themes providing the backbone of our training activities are (1) Genetic control of nutrient use efficiency, (2) Function of new genes affecting plant mineral nutrition, and (3) From the laboratory to the field. By bringing complementary intersectoral providers of research training together into a cohesive network, BIONUT-ITN will move the biologists working in the field of plant nutrition closer to the end-users of the research achievements including agroindustry, breeders and farmers and as a consequence, enhance the career prospects of the trainees.